TomatoGuard: Advanced AI-Driven Pest & Stress Detection for Sustainable Tomato Cultivation

'TomatoGuard' is a groundbreaking initiative to transform global crop production. This collaborative project combines the diverse expertise of Altered Carbon LTD (AC), UK Agri-Tech Centre (UK ATC), Fargro Ltd., and leading commercial tomato grower APS Group. The aim is to introduce a cutting-edge monitoring system that uses the power of AI to facilitate the early detection of crop stress.

The technology at the heart of TomatoGuard consists of AC's pioneering AI-Assisted Digital Nose sensor system, which identifies potential agricultural issues around the plant. The Digital Nose, utilising AC's K9sense chip (a graphene-based sensor array), is designed to detect specific gaseous elements and vapours. It serves as an early warning system to identify biotic and abiotic crop stresses.

Tomato growers suffer from a diverse range of agronomic challenges. To have maximum impact, the project will focus on?stress induced by red spider mites and excessive nitrogen application, as well as general anomaly detection caused by various challenges that arise within a commercial tomato glasshouse setting. TomatoGuard uses a machine learning model, which promises to significantly innovate UK agriculture.

Initially, 'TomatoGuard' will focus on tomato cultivation due to the crop's economic significance. However, the technology is designed to be versatile and scalable, with potential applications in other protected crops.

'TomatoGuard' bridges the gap between agronomic expertise, commercial expertise and state-of-the-art sensor technology. The consortium envisions this project as a tool to empower growers, facilitating a shift towards a more sustainable, efficient system for crop production."